University College London and Centre For Energy Equality Limited KTP 25_26 R1

To quantify the relationship between building stock characteristics, airborne moisture and mould growth using sensor data to develop a metric for houses at higher risk and build mitigation options to support tenants and landlords.